Puzzles in Philanthropy

My research attempts to identify and answer three puzzles in philanthropy. The first concerns the odd claim that, in
situations in which aiding is supererogatory, it's preferable not to aid than to aid sub-optimally. Current solutions are
unappealing insofar as they imply that no aid is truly supererogatory, and it requires all giving, not just obligatory giving,
to be optimific (Horton, 2017: 95) or that whether we've already incurred the cost of aiding determines whether we can
permissible aid sub-optimally (McMahan, 2018). The second puzzle concerns the fact that cost-effectiveness seems to
imply that we ought to refrain from aiding - for now. We must wait until interventions become cheaper for our use of
current resources to become cost-effective (Moller, 2016). Given that doing so will likely save more lives, a defence of
the permissibility of aiding now must show that we can permissibly attach less value to the lives of future people. I will
attempt to sketch an account of this which is consistent with our common principles of beneficence. The third concerns a
dilemma inspired by the humanitarian crisis in Rwanda. This dilemma occurs when aid-workers, in providing necessary
aid, enable the wrongful agency of others. There are many factors under which this can occur, for example whether the
wrong-doing was required for the distribution of aid or if the wrongdoing pre-existed. I will attempt to isolate these factors
to provide various models of this problem.